ArtRESUBMIT - Artwork Risk Estimation Using Bayes and Machine Intelligence

ArtRESUBMIT is a re-envisioning of the traditional process of judging the authenticity of art using connoisseurship, through the application of machine intelligence. It works by translating the language of visual observation of artworks into a feature-rich set of equivalent properties determined mathematically from image analysis. The image properties are then passed to a decision classification and rating system to generate an authenticity risk assessment. This system provides a timely, at-a-distance, cost-effective, independent, and objective alternative to conventional trust services for buying, selling, and evaluating art.